University of the West of Scotland and Hart Lifts Limited

To embed machine learning expertise in support of a new predictive maintenance service offering, accelerating UK growth and facilitating international expansion.